Machine Intelligence for Nano-Electronic Devices and Systems (MINDS)

The student will conduct research training through the UKRI MINDS Centre for Doctoral Training, a four-year integrated PhD programme, with a focus on the Embedded Artificial Intelligence theme. The research conducted in this theme will investigate how to efficiently and reliably embed algorithmic techniques such as deep learning, Bayesian inference and optimisation in low-power devices. This may address challenges around low-shot and transfer learning, and managing performance/efficiency trade-offs.